Phytomining of Nanoparticles (PHYONA)

The field of nanotechnology has revoluonized various industries by enabling the
development of innovave materials with exceponal properes. However, tradional
methods of nanoparcle synthesis and extracon oen involve environmentally harmful
processes and require significant energy inputs. The emerging field of phytomining offers a
sustainable alternave by harnessing the unique capabilies of plants to accumulate,
extract, and synthesize nanoparcles from soil and water sources. This research statement
proposes an invesgaon into the potenal of phytomining for the sustainable extracon
and synthesis of nanoparcles, termed PHYONA. The primary objecve of this research is to
advance our understanding of the underlying mechanisms involved in nanoparticle
accumulation and synthesis in plants and to explore the practical applications of
phytomining in various fields.